Musical smart city

The concept of smart city refers to the use of data and technology to enhance efficiency and quality of life factors for people living and working in the city. If applications of the Internet of Things (IoT) to smart cities have burgeoned in recent years, very little has been done to date to exploit the audio modality. The vision for musical smart city systems underpins customisable open data environments that enable users to experience urban nature, social and cultural life through perceptual coupling by mapping data to sound. Smart city musification could help humans make the IoT, and consequently their urban environment and activities, more understandable.
The field of auditory display investigates how to convey signals, make sense of data, and augment our experiences through the audio modality. Wireless sensor networks (WSNs) typically generate a vast quantity of data over time which can be hard to interpret especially over the course of time. Audio can be an efficient source of information and a medium for aesthetic narratives. Musical smart city systems aim to produce musical content related to places, local conditions and other nearby users, complementing or substituting visual information. Adopting a two-way model, local changes may trigger global (musical) phenomena, and vice versa, both on a personal and city-wide scale.
This PhD project will research, develop and assess methods for the musical sonification of web-based data streams generated by urban WSNs. AI will be used to map multidimensional multi-user sensor data to meaningful musical attributes through generative audio synthesis and/or audio samples (e.g. using Audio Commons, https://www.audiocommons.org/). Techniques for cross-modal sensor-to-sound mapping will be devised using deep learning considering different learning strategies (e.g. unsupervised, semi-supervised, reinforcement learning). The ability of the techniques to generate smart soundscapes providing information about environmental or contextual factors will be assessed. Use cases will be designed following human-computer interaction methodologies, addressing for example the musical sonification of real-time traffic data coupled with geographic information systems (e.g. Open Street Maps).